NEUROBITE (Brain Implantable Transient Electronics) Technologies: Research and Development Phase.

**Stroke:** A stroke is caused when blood supply to the brain is cut off, perhaps due to blocked arteries, causing certain brain cells to die. This in turn leads to loss of function in certain regions of the brain.

**The problem with stroke:** More than 80% of stroke sufferers will experience paralysis or weakened muscles, either in an entire half of the body, or specifically in the face, leg or arms. The sudden nature of this can have a huge psychological impact on a stroke survivor, and current rehabilitation strategies (physiotherapy and speech therapy) provided by the NHS are not enough to deal with the 1.3 million stroke survivors in the UK today (Stroke Association). It is predicted the overall costs of stroke in the UK for those ages 45 years and over will be **£43 billion** in 2025, a total from NHS costs (physiotherapy and psychotherapy), personal social services and funding unpaid carers.

**NEUROBITE's solution:** We aim to revolutionise post-stroke treatment by developing a safe and effective implantable biodegradable neural probe. This approach can electrically stimulate regions in the brain, which were damaged due to the stroke, to promote transfer of signals from the brain to the muscles. This could dramatically reduce the severity of physical disability, and level of rehabilitation required. In addition, the Brain Implantable Transient Electronics (BITE) probes can monitor the brain regions and adapt their stimulation as required, allowing treatment in a more personalised manner, tailored to each patient.

While the approach to stimulating regions in the brain that were damaged in the stroke is not new, NEUROBITE overcomes the limitations of conventional rigid electronics in existing neural probes by utilising biodegradable materials. These materials dissolve over time, hence reducing the risk of inflammation and brain tissue scarring when implanting the device. It will also make significant advances in the field of transient or biodegradable electronics, which aims to reduce electronic waste, making it a more sustainable approach.

**NEUROBITE's Vision and Expertise:** NEUROBITE has a skilled team and an important patent. With the ability to simultaneously stimulate and record neural activity in stroke-affected brain regions, our eco-friendly probes pave the way for a new era in stroke treatment. This will make stroke treatment simpler and more accurate, leading to better detection and treatment of brain diseases. Our approach can reduce stroke's emotional and financial burden, improving survivors' quality of life.